The Multi-float WaveSub Wave Energy Converter (WEC)

This project is a 12 month collaboration between Marine Power Systems (MPS) and University of Bath (UoB) to

model, design, build, test and validate a 1:30th scale multi-float version of the ‘WaveSub’ Wave Energy

Converter (WEC). The multi-float version will unlock WaveSub's long-term Levelised Cost of Energy (LCOE)

wave-to-wire efficiencies, to allow WaveSub to compete with ‘conventional’ energy generation without

subsidies, at <£60/MWh when fully commercialised. The WaveSub WEC is a game-changing device that tackles

the energy trilemma head on, being capable of providing sustainable & cost-effective renewable energy

generation to the UK grid - every day, 1TWh of wave energy enters UK waters; an amount equal to the UK’s

daily electricity consumption. The patented WaveSub stands out from the crowd, with its unique innovations

that include sub-surface orbiting power take-off floats and a variable depth reactor operation, allowing it to

survive storms and capture energy from the motion of waves, in almost all sea states.